Rainwater Harvesting prediction and management system for sustainable urban development

The RHPMS project aims to develop a rainwater harvesting prediction and management system integrated with wastewater treatment plants and sewer systems, aligned with urban planning frameworks. The platform will use climate models and sensors to predict rainfall patterns, optimise the design and operation of rainwater harvesting systems, and improve the efficiency of wastewater management. It will also incorporate VR training capabilities to support the design, implementation, and operation of these systems. The solution will help mitigate flood risks, address water scarcity, and enhance urban resilience through better water resource management.